Learning from the past, preparing for the future: Collecting Covid as mental health archive, collecting practice, and museum resource

This Collaborative PhD project has been developed with Amgueddfa Cymru-Museum Wales (AC-MW) and will centre on the museum's ground-breaking "Collecting Covid" archive. This archive comprises images, artefacts, and textual responses submitted by survey participants during the Covid-19 lockdowns 2020-21. The doctoral researcher will examine these personal narratives and images in relation to the cultural geography of Wales and the context of a global public health crisis.
With approximately 1300 responses, "Collecting Covid" represents a critical mass of data with cultural and public significance: https://museum.wales/collections/collecting-covid/ . Responses featured in the "Covid Stories" blogposts (2020) plus initial analysis by Arad Research (2021) evidence key themes, four of which will form the core of this project: loss; work; community; and consolation. The PhD project will analyse how these high-level themes are articulated within the archive and how they make sense of individual experiences of the pandemic in relation to local, national and global geographies.